Solar Powered WiFi Hotspots for Off-Grid Locations

Development of a robust and resilient standalone, off-grid, solar-powered WiFi hotspot solution for use in remote locations with no easy access to mains power.